Fluorochemicals from Fluorapatite

Fluorochemicals are a crucial part of the chemical industry, essential components in agrochemicals, pharmaceuticals, refrigerants, and lithium-ion batteries, making them a vital contributor to many technologies of the 21st century. The synthesis of fluorochemicals relies on the use of the mineral fluorspar (CaF2, AGF) as the natural source of fluorine. However, AGF is highly unreactive due to its high lattice energy (UPOTBHFC = 2651 kJ.mol-1, BHFC = Born-Haber-Fajans Cycle), insolubility in organic solvents, and sparing solubility in water (0.016 g/L at 20 C). Harsh chemical processing is needed to activate AGF, which is currently done by treating AGF with sulfuric acid (H2SO4) at high temperatures (>200 C) to form hydrogen fluoride (HF), a highly corrosive and toxic gas. Exposure to this gas can be fatal as HF binds to calcium in the human body, ultimately resulting in internal haemorrhaging and cardiac arrest. Despite the significant health and safety concerns associated with HF, production is still a necessary step in synthesizing fluorochemicals. Even though strict safety guidelines for the large-scale production of HF are in place, spills have occurred on several instances in the past, some with fatalities, further demonstrating the need for change.
A breakthrough in the search for an HF-free production of fluorochemicals was recently achieved by the Gouverneur group, where AGF was mechanochemically activated at room temperature using a phosphate salt (K4HPO4) (Science, 2023). This alternative approach enabled the preparation of fluorochemicals while completely bypassing the formation of toxic HF. Regarding the mechanism of mechanochemical AGF activation, ex-situ powder X-ray diffraction analysis revealed the formation of two fluorinating species - K3(HPO4)F and K2-xCay(PO3F)a(PO4)b - upon treatment of AGF with K2HPO4. Further studies indicated that these species form sequentially via mechanochemically-mediated ion metathesis.
While the process mentioned above presents a major scientific milestone towards a more sustainable fluorine economy, in-depth mechanistic studies of this mechanochemical process are vital to further build on this new technology. There are a few extensive mechanistic investigations into mechanically mediated ion metathesis, with only simple Ag/Na and Na/K reactions studied. This DPhil project aims to shed light into the mechanochemical activation of AGF via a complex ion metathesis by developing a viable in-situ monitoring system for this process. Once in-depth mechanistic understanding is gained regarding AGF activation by in-situ analysis, the findings will be used to improve the current process of its mechanochemical activation. Furthermore, the developed system will be applied to other areas in fluorine chemistry using mechanochemistry, ultimately working towards a more efficient and circular fluorine economy. Therefore, this project falls within the EPSRC Chemistry and Manufacturing the Future research area and will be primarily undertaken in the Gouverneur group.